Statistics Centre for Doctoral Training

Training in the first year - Computational Statistics & Statistical Computing, Probability & Approximation, Stochastic Simulation, Network Analysis, Machine Learning, Bayesian Inference, Applied Statistics, Time Series & Stochastic Processes.